Shedding new light on cells with coherent multiphoton nanoscopy

The aim of this research is the realization of a novel imaging modality to enable the observation of living cells and tissues under physiological conditions with unprecedented sensitivity and spatial resolution, without the need to stain them with fluorophores. The technique, based on the interaction of light with matter in the coherent regime, will feature a unique combination two process: Coherent Antistokes Raman Scattering (CARS) of biomolecules in living cells and Four-Wave Mixing (FWM) imaging of metallic nanoparticles (NPs). This technology will progress the field of optical 'nanoscopy', advance our understanding in physics and material sciences, tackle biological problems that are virtually impossible to address with currently available techniques, and will be of relevance in medical applications to improve the diagnostic and treatment of diseases.Optical microscopy is an indispensable tool that is driving progress in cell biology, however most cellular constituents have no colour and they are hard to distinguish under a light microscope unless they are stained. Fluorescence microscopy using organic dyes attached to biomolecules or fluorescent proteins has provided a highly sensitive method of visualizing biomolecules. However, when used for observations in living cells, these modified biomolecules raise questions if their behaviour is real or artefactual. Furthermore, all organic fluorophores are prone to photo-bleaching, an irreversible degradation of the fluorescence intensity after excitation with light, which severely limits time-course observations and is accompanied by toxicity effects and consequent cell damage. In CARS the image contrast is obtained by detecting light which is scattered by vibrating bonds in unstained biomolecules. Although this scattering phenomenon produces a very weak signal, it can be coherently enhanced when two short laser pulses are used to excite the vibrations (generating CARS) so that the scattered light from all bonds of the same type constructively interfere. However, CARS still requires a high number of molecules to achieve sufficient signal for detection, and the existence of a background severely limits its sensitivity. Another problem is the spatial resolution limited by the optical diffraction (>100nm).In this programme, I will overcome these limitations by developing a background free CARS detection combined with the light enhancement occurring in the nanoscale range near a metallic NP, to achieve nanometric spatial resolution and high sensitivity. The NP will be located and tracked using FWM imaging, recently demonstrated in our laboratory, here in a new version to enable nanometric position accuracy in all three directions. FWM detection will also report the local thermal conductivity of the NP surroundings. In addition the microscope will feature trapping of the NP with optical tweezers to position it in a region of interest and/or to measure forces applied to it.The ability to map the intrinsic chemical composition of nanoscale regions together with their thermal and mechanical properties in living cells will have a major impact in solving important biomedical problems. For example, we will determine whether cell membranes perform their function through the assembly of lipid nanodomains or 'rafts'. Their existence is thought to play a key role in basic biological functions and in many diseases (eg influenza and HIV) but is also controversial owing to their small size. Another application will be to determine the local membrane environment associated with endocytosis which is crucial, beyond fundamental biology, for the design of drug delivery and therapeutic strategies. More in general, this novel imaging modality will allow us to address biological systems where the manipulation and photo-toxicity associated with the use of fluorescence markers is unacceptable, e.g. in the areas of in-vitro fertilization and cancer research.

Potential impact
Who will benefit from this research? The technology developed in this research will progress the field of optical nanoscopy, advance our understanding in physics and material sciences, and tackle biomedical problems that are virtually impossible to address with currently available techniques. We will investigate field enhancement effects in conjunction with coherent nonlinear optics, and, as a first important biological application, we will determine whether cell membranes perform their function through the assembly of lipid nanodomains or 'rafts'. Their existence is thought to play a key role in basic biological functions and in many diseases (eg influenza and HIV) but is also controversial owing to their small size. Another application will be to determine the local membrane environment associated with endocytosis which is crucial, beyond fundamental biology, for the design of drug delivery and therapeutic strategies. Hence this research will impact: - The academic community working in a wide range of disciplines including optical engineering, physics, chemistry, material science, biology and medicine (see Academic beneficiaries section). - The commercial sector, through microscope manufacturers and laser companies interested in the exploitation of the CARS/FWM technology and in the realisation of light sources optimised for it, and drug discovery companies interested in the knowledge of cell membrane dynamics, trafficking and endocytic routes enabled by this technology. - The public sector, through the benefit for public health in the discovery of biological functions which have a key role in diseases. How will they benefit from this research? The contribution of this research to these beneficiaries and to the nation's health, wealth and culture will be mainly through: - Knowledge: via the scientific advancements (on a 3-5 years realistic timescale) in the CARS/FWM technology development and its biological applications. - People: The RA and PhD students on this programme will receive state of the art training in biophotonics. In 2006, Cardiff University established the first MSc Biophotonics course in the UK, jointly taught between the Schools of Physics and Biosciences, sponsored by microscopy-related industrial collaborators. The new lecturer appointed to undertake the teaching duties of the fellow will teach in the course and will collaborate to the programme. This will add to the depth of the research training offered within the course, and will allow better recruiting of excellent students to be trained as Biophotonics leaders of tomorrow. - Improvement of health and quality of life. The direct research outputs will lead to greater understanding of membrane lipid rafts and endocytosis which play a key role in many viral diseases and in drug delivery. Translation of these research outputs into therapeutic strategies will ultimately benefit public health (realistic timescale > 10years). What will be done to ensure that they benefit from this research? I, the RA and the two PhD students in this programme will undertake impact activities as detailed in the Impact plan. Briefly, the team will engage with secondary Schools through the Researchers in Residence Scheme and as STEM ambassadors. Communication with industry and exploitation will occur through an Imaging Symposium annual event, the I-Solve programme, and IP protection routes. To network with the international academic community I will organise an annual series of Biophotonics workshops. I will be specifically trained in communication skills through two Royal Society courses. As part of my professional development as EPSRC leadership fellow I will also be trained in leadership skills through the Leadership and Management Development Programme for Research Team Leaders at Cardiff University. Specialised staff has also been appointed in the form of Innovation and Engagement Officers as detailed in the Impact Plan.